A worm biosensor toolkit for endocrine-disrupting chemicals

Endocrine-disrupting chemicals (EDCs) are substances, both synthetic and natural, that interfere with hormonal systems, harming organisms and ecosystems. EDCs frequently accumulate in soil through agricultural runoff, industrial waste, pesticides, sewage sludge, and atmospheric deposition. These include pesticides like atrazine, pharmaceuticals, heavy metals, and personal care products. Once in the soil, EDCs persist, bioaccumulate, and disrupt ecosystems, damaging organisms that play vital roles in soil health.
Soil organisms, such as earthworms, nematodes and bacteria, are crucial for nutrient cycling, organic matter breakdown, and maintaining soil structure. Soil invertebrates responsible for decomposing organic matter face disrupted life-cycles by EDCs, reducing populations and slowing soil organic turnover. Microbial communities in soil, which facilitate nutrient cycling and organic matter decomposition, are also harmed by EDCs. On the one hand, these chemicals can shift microbial composition, decreasing diversity and functionality. Pharmaceuticals and personal care products can suppress microbial enzyme activity, limiting organic matter breakdown and nutrient availability. On the other hand, soil microbes can also influence EDC bioavailability and bioactivity, emphasising the complexity of these interactions.
Nematodes, particularly the model organism Caenorhabditis elegans (C. elegans), are pivotal to understanding EDC effects. With a total biomass equivalent to 80% of the human population, nematodes are key to global environmental stability. C. elegans, with its short life-cycle, ease of study and powerful genetics, provides a powerful tool for exploring evolutionarily conserved biological processes. Advances in high-throughput screening technologies enable researchers to use C. elegans to study the effects of environmental toxins like EDCs at scale. This nematode is also an excellent model for microbiota studies, as it hosts a diverse microbiome similar to those of other animals, offering insights into host-microbe interactions.
Building on these strengths, we propose to develop a cost-effective high-throughput C. elegans biosensor toolkit. The project has three main goals:
1) Develop a genetically-encoded biosensor toolkit for rapid, imaging-based detection of EDCs in the environment.
2) Uncover EDC synergies in complex environments, focusing on how these chemicals interact and their combined effects.
3) Investigate EDC-microbiota interactions, particularly how microbes influence EDC action on nematodes through metabolic pathways.
This innovative biosensor toolkit will address the lack of comprehensive tools for identifying EDCs and studying their ecological effects. In the long term, we aim to make this technology globally accessible, including in developing countries. We envision integrating artificial intelligence (AI) with the toolkit, enabling the rapid detection of contaminants worldwide. This approach could empower citizen scientists globally to monitor and map EDC contamination, fostering inclusive participation in environmental science.
Overall, the accumulation of EDCs in soil presents an ecological crisis, threatening soil organisms and ecosystem functions worldwide. Novel tools, such as the proposed C. elegans biosensor toolkit, are essential to tackling this issue. This project could transform environmental research by providing scalable solutions to screen and address contamination, helping to preserve soil health and biodiversity, as well as in the discovery of novel microbes for large-scale bioremediation.